Course/Project title Nonlinear effects of policies and agents' reactions depending on social context

The aim of my research project is to study the effects of policies in nonlinear frameworks, trying to disentangle micro-level dynamics from aggregate changes. In particular, I am currently doing research, and willing to expand it further, on the analysis of tax policy in a nonlinear framework. I study the effects of tax shocks in the presence of uncertainty on economic policy measures. I use a TVAR model with nonlinearity in both the level of economic policy uncertainty and the sign of the tax shock, using an external instrument identification strategy. This summarises my interest in taxation and in the effects of fiscal policy at national and international level, which is a topic with an extremely long tradition but an always-lively interest, also for its immediate implications on the well-being and development of Countries. In addition, this work well exemplifies the approach that I would like to adopt in my Macroeconomic research activity: I am interested in studying the overall picture by trying to disaggregate the analysis into aspects which may display different dynamics than the aggregate. This can obviously be done by employing nonlinear models, as well as by designing micro-founded macroeconomic models, especially those based on decisions of heterogeneous agents. This kind of models has found wide application in the study of productivity dynamics, which is another field of interest